ARI (Augmented Rheon Intelligence) - AI driven design of Rheon garments

This project is a collaboration between Rheon Labs and UWE Bristol's Computer Science and Creative Technologies School. ARI - Augmented Rheon Intelligence, will be the first AI driven design tool for dynamic body control garments.

Rheon Labs' design focuses on leveraging the strain-rate-sensitive (SRS) properties of their RHEON(tm) polymer material and enhancing user experience using generative design methods. Currently, RHEON(tm) is used in two different formats: injection moulded components and extruded film. Injection moulded components are manufactured using advanced geometries, created using computational design methods and are applied in life-saving impact protection, e.g., helmets and body armour. In body control applications, RHEON(tm) film is laser-cut into functional patterns and heat pressed onto textile to provide dynamic muscle and soft-tissue support in sporting garments, such as leggings, bras and tops.

Rheon Labs has already partnered with Adidas to create Techfit and Adizero ranges of muscle support garments that enhance athletic performance by restricting unwanted muscle movement and providing feeling of support.

The feasibility study will focus on the development of AI techniques that can enhance Rheon's design development productivity by predicting performance of candidate designs as well as searching and optimising solutions. The technique will focus on film design patterns and their impact on compression garments, aiming to generate more creative and efficient solutions thereby delivering better products and reducing waste in manufacturing (by optimising film offcuts).

This initiative aims to establish Rheon's AI capabilities and enhance overall business productivity across wider applications and markets. By implementing cutting-edge AI technologies, Rheon intends to optimise its business processes and leverage AI-driven solutions to drive operational efficiency, streamline design workflows, and enhance productivity. This project will serve as a catalyst for Rheon's growth, positioning the company as a technology-driven organisation at the forefront of AI innovation within its industry.